Metabolic engineering of triterpenoid pathways involved in plant defense in Arabidopsis and rice

Technical abstract
Plants produce a diversity array of natural products (secondary metabolites) that have important ecological functions. Triterpenes are one of the largest classes of plant-derived natural products. They protect plants against pests and diseases and are also important as drugs and anticancer agents. Arabidopsis and cereals such as rice do not make protective triterpene glycosides. These species are therefore excellent experimental systems for proof-of-concept experiments involving metabolic engineering of triterpene pathways into heterologous species. The aim of this proposal is to engineer triterpene metabolic pathways into Arabidopsis and rice by genetic modification, using recombineering and synthetic biology. At the end of this project we will have the necessary knowledge to devise strategies to introduce multiple genes into diverse plant species for control of plant pests and diseases based on synthesis of protective triterpenes.